Encapsulating and cryoprotecting properties of natural composites based on gum acacia

Hypothesis: The formation of oral biofilm is intricately linked with the properties of exopolysaccharides that act as a molecular 'glue' that consolidates the biofilm and imparts it a unique set of viscoelastic properties. We hypothesise that bicarbonate has an effect on structure of exopolysaccharides, leading to changes in biofilm viscoelasticity thus altering biofilm formation and making it less resistant.

Work Plan and Milestones

The work plan will include a literature review, experimental work as well as development of theoretical or modelling framework. The main objectives are centred on biofilm mechanics and its response to bicarbonate, as well as on an in-depth understanding of adaptation processes and tracking bacteria responses to bicarbonate on the molecular level.